Neural mechanisms for visual processing of human agency

Our survival relies on the ability to recognize other humans and interpret their actions. Without this ability we would be isolated from the community in which we live, as may occur in autistic individuals. We would be unable to engage in courtship with potential mates, or defend ourselves from the dangerous actions of others. It is baffling to consider that such complex aspects of our life depend on two optical images received by the eyes. It remains a mystery how our brain turns these simple images into complex representations of what people are doing, what their intentions are, what they may be feeling, and what the implications of all this may be for us who are observing them. We do this effortlessly, in less than a second, and a 1-year old baby can do it far better than the most sophisticated robot or computer program on the market. Yet, despite the phenomenal ease with which we can perform these tasks, we (scientists included) would not be able to answer the following basic questions: 1) how many steps are involved in putting together the different parts of the images received by our eyes, until they are perceived as whole individuals performing certain actions? 2) which parts of our brain are involved in carrying out these steps? 3) what is it exactly that goes wrong in autistic individuals? By combining state-of-the-art methodologies for studying visual perception and its underlying brain structures, the experiments described in the research proposal aim to answer these questions satisfactorily. By satisfactorily we mean to a degree that would allow the development of effective clinical strategies for reducing the impairments associated with autism and other potentially related disorders.

Technical abstract
The goal of the proposed research is to understand how the visual system processes human actions. It is broken down into 3 main Objectives: to define the different computational stages involved (Objective 1), determine the neural substrates that support each stage throughout the cortical hierarchy (Objective 2), and understand how they may be affected by autism spectrum disorder (Objective 3). Objective 1: Early visual cortex translates image motion into a map of local directional signals. How are these signals combined to yield the complex percept of people acting and interacting with each other? Does this process happen in one step, or does it involve multiple stages? We will answer these questions by perturbing the different processing stages individually and measuring how this manipulation affects visual perception of actions. Objective 2: Are the different processing stages hypothesized in Objective 1 implemented at the level of different cortical centres? If so, are the different areas arranged in a hierarchical fashion across cortex? How do they relate to the brain areas for language comprehension and production? Building on the results from Objective 1, we plan to use fMRI to answer these questions. Objective 3: Individuals suffering from autistic spectrum disorder show perceptual deficits associated with processing visual information relating to action semantics. At present these deficits are grouped under a very general description of impaired action processing, leaving it unclear whether they are restricted only to later stages in the processing hierarchy or whether they may also affect earlier stages. We plan to adapt the stimuli and procedures developed in Objective 1 for use with autistic patients, and identify which specific stages may be affected by this pathology. Our final objective is to define and quantify the relevant deficits so that they can be targeted by future therapeutic approaches.